Trust metrics for SPKI/SDSI

I propose to extend the SPKI/SDSI authorization protocol to allow for quantitative trust specification. SPKI/SDSI is a distributed certificate system that enhances Public Key Infrastructure (PKI) and allows for issuing authorization certificates granting permissions to access selected parts of privileged data not only to single principals, but also to user defined groups. The fact that the protocol is decentralized and there is no designated entity that verifies the identity of the users of the system makes the trustfulness vary significantly from one user to another. In order to tackle this problem in decentralized PKI systems many trust metrics were created for computing how much one can trust a given user. I would like to apply two of these metrics in the SPKI/SDSI setting. In order to do that I will introduce and study several new models that are based on Labeled Pushdown Graphs, which are graphs generated by pushdown systems with labeled transitions. A robust extension of SPKI/SDSI with quantitative trust management will enhance its capabilities and potentially foster its usage in real-life computer systems.